ELECTRA EV

"The enclosed project is presented by a team of experienced developers and producers of hardware and software solutions used in the built environment and electric vehicle infrastructure sector. This team, including owners of electric vehicles, is frustrated with the difficulties associated electric vehicle usage and journey planning. Their vision is to create a smart infrastructure system that provides electric vehicle users with a ""Tinder or Airbnb style"" system for charging their car. This system, called ELECTRA, seeks to bring together the charging hardware technologies and software that provides a complete end to end charging solution for electric vehicle owners. The solution would deal with all aspects of the vehicle charging challenge (real-time choice of charging sites, charge bay parking, live pricing, booking/billing from their car). The goal is to promote electric vehicle ownership and integrate electric vehicles into the wider transport and energy infrastructure.

The project is presented by two commercial providers of electric vehicle charging related hardware (Zeta) and software solutions (UI-UK) in collaboration with local government representatives (Oxfordshire County Council). The project will focus on establishing a living laboratory electric vehicle charging pilot in Oxfordshire and provide a crucial platform for the streamlining of the energy, urban and transport related challenges. The system will provide a solution that directly aids modal transport shift in one of the countries most challenging transport related regions."